University of the West of Scotland and Consult Lift Services Limited

To embed leadership and management skills alongside modern business systems and processes; underpinning future business growth and sustainability through product and service innovation, enhanced management capability and effectiveness and improved business productivity.